Geometric algebras and their properties

A geometric algebra is a noncommutative ring constructed from geometric data, such as a projective variety $X$ and an automorphism $\sigma$ of $X$. Such algebras are important sources of examples in noncommutative ring theory.
Geometric algebras constructed from a surface are mostly understood. However, those built from higher-dimensional varieties are still mysterious in general. This project will investigate these algebras and determine their properties. There are potential applications to algebraic geometry as well as to noncommutative algebra.